University of Strathclyde and Scottish Bioenergy Cooperative Ventures Limited

To embed expertise in chemical and process engineering, shortening time to market for products and helping to automate key processes. To utilise data science techniques to intensify production with sophisticated monitoring and control solutions.